University of Strathclyde and Target Healthcare Limited KTP 21_22 R4

To embed an understanding of formulation, characterisation, and analysis techniques, to develop platform capability, and enable creation of a robust framework for the assessment of shelf-life and stability of a range of aseptically prepared Monoclonal Antibodies for patient use.